Modulation Of Reminded Emotional Declarative Memories

The memories that influence us most are those that have an emotional element to them. They can affect our decisions and actions in everyday life. While we have quite good understanding about the processes that allow us to acquire these memories and also those involved in their expression and use, there is often a very long period of time between the initial experience and the current retrieval of the memory. What we do know is that the memory is not set in stone during this period, waiting to be read out. Rather, the memory can change, weaken or strengthen over time.

One process that is likely to contribute to the alteration of an emotional memory after its acquisition is memory reconsolidation. This is established to be a process that can follow a reminder of the memory. Experimentally, it is possible to impair reconsolidation to disrupt a memory, or enhance reconsolidation to strengthen a memory. However, these observations have largely been demonstrated in situations that are very different to emotional conscious memories (e.g. pavlovian conditioning). The overall aim of this project is to determine the extent to which emotional memories are subject to change from incidental everyday experience. As we can be reminded of previous emotional experiences incidentally (which would be expected sometimes to engage reconsolidation), and this can occur in situations that could alter reconsolidation, everyday experience has the potential to alter prior memories.

We will address this overall aim in a series of studies. First, we need to demonstrate that the reconsolidation of emotional memories can be impaired or enhanced. We have already demonstrated this for non-emotional memories, and will use our established approaches with emotional memory content. However, these approaches are largely artificial in nature, and are unlikely to occur regularly in everyday life. Therefore, we will then test whether more everyday experiences (stress and experience of emotions) also modulate memory reconsolidation. Finally, we will evaluate whether our observations (which will be largely studied in young adults), also extend to older adults.